PushPull Technology: An investigation into the technical feasibility of a zero-knowledge platform for secure data and file sharing

description of your proposal provided. Provision of this description is mandatory.
An investigation into the technical feasibility of a zero-knowledge platform for secure data
and file sharing.
The platform will enable local groups of users to share information without the need for a web
service or a cloud-hosted master copy of the data, thus avoiding many of the privacy and
security issues currently facing existing cloud-based file sharing systems.
The platform will enable groups of users in the same physical location to establish pop-up
networks of smartphones and tablets using the devices’ own WIFI and Bluetooth for
communication.
Where devices are not in direct range of each other, the platform will intelligently utilise
intermediate devices to relay data between senders and recipients.
The storage of and access to information within the group will be controlled by the user
configurable settings according to an innovative new model.
Shared data will be encrypted with innovative group focussed encryption techniques.
The platform will exposed to other systems and mobile Apps via an API.
The specific aims of this Proof of Concept project are to:
• formulate the requirements for the platform
• design a model for the parameterisation and interaction of the various features to be
offered by the platform
• design and build a basic prototype to demonstrate core features of the platform
• investigate the current related intellectual property and define a strategy
The commercial applications of such a platform are potentially broad ranging from business
collaborative tools, to offline file sharing, to kids’ local gaming groups.